AOP Residual Effect

Advanced Hydro Ltd has sought innovation support to further develop its knowledge and understanding of the Titanium Advanced Oxidation Process (AOP), water treatment system. It was hoped that direct help via academic expertise would prove a key concept which would allow significant growth of AOP sales into it's current market and develop further opportunities in other sectors.